Macrophage Molecular Biology

Technical abstract
This project is concerned with establishing procedures to isolated and characterise macrophages from bone marrow and blood of the pig, test responses of these cells to macrophage colony-stimulating factor (CSF-1) and microbial stimuli, and establishing ways of manipulating their gene expression using lentiviruses.